Manchester Metropolitan University and Unipart Rail Limited

To develop a new generation of self-powered track side sensors for the rail industry, using state of the art 4G wireless communications for monitoring remote locations.